Thriving Roots Underpinning Total soil Health (TRUTH)

Healthy soils play an important role in food production, climate change mitigation, and maintaining biodiversity. However, what goes unrecognised is the role of the roots that weave their way through them, drawing nutrients, transferring carbon, providing life to the complex microbiome that lies unseen beneath our feet.

Despite their importance, there are few tools available to farmers to reliably monitor, quantify, and improve either soil health or root development and it is challenging to understand how interventions may affect crop yield and quality.

In addition, there are many desirable traits that rely on the interactions between crop and soil, such as drought tolerance, performance in marginal situations, soil pathogen tolerance, and soil carbon sequestration. A better understanding of the interactions would enable breeders to identify the genes responsible to incorporate into breeding lines and identification of bioproducts that consistently enhance performance.

This project brings together the consortium's unique expertise in soil and root health, in sensor technology, wheat genetics, and farmer engagement to:

* Develop a soil health sensor which provides in-field measurement of microbial diversity and fungal:bacterial ratio.
* Deliver a platform comprising on-farm soil/root health testing tools and knowledge exchange community farmers can use to inform sustainable soil management (SSM) practices and test productivity improvements of novel genetics and bioproducts.

The project outcomes will deliver farmers the tools they need to assess their crop roots and quantify the impact of their farming system on soil health. Support and inspiration will be delivered through a farmer-led community in which knowledge has true value. And a brand-new platform will empower farmers to quantify the effect on productivity of new genetics and bioproducts.

Ultimately this will achieve the twin aims of boosting productivity while improving soil health. It will open a window on new opportunities to drive towards Net-Zero, reduce reliance on synthetic inputs, and build the environmental benefits that accrue. This farmer-led platform will result in resilient farming systems, able to withstand the knocks as the effects of climate change take hold, with growers confident in continually improving levels of productivity, and trusted to maintain a global food supply.